Breathe Remote Monitor new market evaluation & business strategy

Cystic Fibrosis (CF) is an incurable genetic disorder. It leads to thick mucus buildup in the lungs and digestive system, causing breathing difficulties, infections, and impaired nutrient absorption. People with CF face a short life expectancy. Management combines medical interventions, lifestyle adjustments, and emotional support to address the complexities of the condition and provide individuals with the best possible quality of life given the challenges they face.

Breathe RM is a game-changing remote monitoring system that helps people with CF manage their health proactively. A simple to use mobile phone app enables users to easily capture health metrics including; Spirometry, oximetry, cough frequency, wellness, temperature, resting heart rate, blood glucose, weight, sleep and activity. Easy to consume trend graphs put the person's health data in their own hands, making it easier to monitor symptoms and spot downward trends. By detecting issues early and enhancing health management, we can decrease the need for costly interventions and lengthy hospital stays. This translates to fewer inpatient bed days and long-term savings in healthcare expenditure.

Successfully used for research in the UK, we have big plans for Breathe RM to be a standard part of regular CF care. This funding will positively enable Kirsty to understand the market and make a sustainable plan to seamlessly fit Breathe RM into everyday CF care.

The project involves:

1. Market Evaluation: Our initial step is to comprehensively assess the market landscape. We will investigate the needs and preferences of healthcare providers, patients, and other stakeholders to gain insights into the feasibility and potential impact of integrating Breathe RM into routine clinical care.
2. Business Planning Strategy: Building on the insights gained from the market evaluation, we will develop a robust business plan for the wider implementation of Breathe RM. Creating the technical strategy and delivery roadmap, identifying skills gaps, planning for growth and scale, and looking at international markets.
3. Marketing Materials: We will develop engaging marketing materials that effectively communicate the benefits and functionalities of Breathe RM. These materials will be tailored for healthcare professionals, patients, and relevant decision-makers, ensuring a clear understanding of the product's value proposition.

Kirsty Hill requires support to acquire the necessary business acumen to steer Magic Bullet from a fledgling tech startup to a self-sustaining healthcare technology provider. The guidance from UKRI regarding business strategy, scaling, growth, and intellectual property protection will play a crucial role in facilitating this transformation.